Dynamic, Digitised Decarbonisation investment and engineering roadmaps for UPgrading building portfolios - (3D-UP)

3D-UP (Dynamic, Digitised Decarbonisation investment and engineering roadmaps for UPgrading building portfolios) will develop a digital twinning infrastructure and methodology for the development of decarbonisation pathways for building portfolios. The decarbonisation pathways will be complimented by a suite of data-driven services that will catalyse the adoption and implementation of the decarbonisation actions by reducing their cost and their duration.

Those data-driven services will correspond to particular use cases that will be delineated through engagement with building portfolio owners/operators and users/occupants. The latter will be representing all market segments (i.e. local councils, housing estates, universities campuses, commercial real estate companies, health services) to enable the scalability and replicability of the proposed solution throughout the UK. Similarly, the needs and constraints of the owners/operators and users/occupants will be probed and identified during the Phase 1 (Feasibility Study) to inform their codification into the digital twinning infrastructure in Phase 2\. Several other such stakeholders will also be surveyed in Phase 1 for a representative mapping of their needs. The building portfolio owners will also be used to contact suppliers and other stakeholders in the buildings decarbonisation value chain to incorporate features in the digital twins that support their involvement in the implementation of the decarbonisation pathways.

Additional information layers of buildings users and operators' constraints and of financing (from private and public sources including active decarbonisation support schemes) will be incorporate to the digital twinning infrastructure to enable the technoeconomic optimisation of decarbonisation pathways with inherent investment de-risking features and buy-in from both building portfolios owners and users.

Overall, the main objectives of the work in 3D-UP are:

1.The needs solicitation of stakeholders (building portfolio owners/operators, building users/occupants, suppliers, engineering consultants and companies) through surveys and focused interviews

2.The prototype software development mapping to incorporate portfolio owners/operators, and building users/occupants constraints along direct output codification for front end engineering design and tendering and financing applications

3.The use cases delineation and their respective data-driven services required to deliver an MVP (Minimum Viable Product)

4.The full feasibility study for the MVP envisaging the required resources to be invested and the timeline for its development.